NurturGrow - a mobile, LED grow lighting cloche, with built-in crop husbandry automation, for precision growing and resource optimisation in Polytunnels and Glasshouses

An innovative consortium - Light Science Technologies and Zenith Nurseries - will develop and technically assess a turnkey, mobile LED Grow-Lighting cloche/rig, for precision soil-based growing and resource optimisation within Polytunnels and Glasshouses.

Through advanced lighting recipes and real-time sensor solutions provided by patented technology, each Cloche can be finely-tuned (highly-targeted/efficient) and rapidly built to meet specific grower's needs, considering key bespoke factors as product portfolio, yield demand and targeted payback period.